Future-proofing our food: Priming plants to tolerate climate change

Future-proofing our crops to tolerate the effects of climate change will require new sustainable solutions to improve their resilience to abiotic
stresses such as drought and higher temperatures. Priming, by exposure to eliciting factors, enables plants to respond more effectively to stress, and the tolerance this induces can reportedly
persist for several generations. This project will use the latest high-throughput sequencing and analysis techniques to investigate the molecular mechanisms
underpinning priming against abiotic stresses such as drought and heat in both monocot (wheat) and dicot (brassica) crops, providing potential routes to sustainable crop production in the face of climate
change. The project would suit a student with interests in sustainable agriculture, fundamental plant science, epigenetics, biotechnology and
bioinformatics.